Explainable Safety, Security and Trust in Human-AI Systems

The main aim is to improve the understandability and transparency of artificial intelligence (AI) systems, and to make them auditable and trustworthy to end-users of the system. This would be performed by primarily leveraging three concepts, which are Explainable Artificial Intelligence (XAI), Explainable Security (XSec) and Software Fairness, and investigating their interactions as well as opposing objectives. To that end, this research project aims to develop a number of formal, and whenever possible automated, techniques.

The key research questions are:

1. Can we use the principles of XSec and XAI to contextualise explanations to different users, while safeguarding both security and explainability?

2. Can we evaluate the 'fairness' and quality of XAI explanations with respect to the user(s) receiving the explanation?

3. Are some approaches in XAI inherently more 'fair' or 'secure' than other approaches?

4. How compatible with each-other are the concepts of XAI, XSec and Fairness?

5. Can a moral/philosophical framework be applied to XAI explanations to create consistent and 'fairer' explanations?

In order to achieve these objectives, I will first create/extend a real (or realistic) example case study which can be evaluated in respect to the quality of explanations it provides. This case study can then be used to identify common, but nonexclusive postulates to allow formalisation and reasoning about XAI, XSec and Software Fairness. These postulates for example could be identifying input variables that are protected characteristics, or a proxy to protected characteristics. Furthermore, example postulates could also be identified in the algorithm/decision system or the output stage, such as identifying a heavily weighted feature.

Using the case study, explanations could be created using previously defined approaches in the XAI literature. These explanations could then be evaluated and the principles of XSec which could be used to identify that the explanations generated do not provide unauthorised users with unprivileged information. Furthermore, this has a double interpretation, and parameters must change based on the stakeholder receiving the explanation, as some users may possess more domain knowledge to understand the explanation and may also be a more privileged user. Furthermore, these explanations could be evaluated using the principles of Software Fairness, to identify, formalise and to reason about what constitutes a good and 'fair' explanation, based on a subset of formal criteria.

Using the results found from the research of the case study, the cross-compatibility between all XAI, XSec and Software Fairness can be evaluated. Furthermore, the compatibility of each individual approach, for each individual concept can be identified, thus providing researchers with more information about the compatibility limitations of XAI, XSec and Software Fairness. Furthermore, using these postulates, a software implementation could be created, in which other case studies could be tested, to test and identify the strength of the proposed postulates, and to identify other potential postulates between XAI, XSec and Software Fairness.

The expected novel contributions are:

1. To evaluate the compatibility between three previously established principles in the literature, which are, XAI, XSec and Software Fairness.

2. To identify formal criteria and (possibly automated) techniques with which AI systems that provide explanations could be evaluated to assess the fairness and security of said explanation, and to provide better-quality XAI explanations that are 'fairer' and more secure, and which are contextualised to the requesting user.

3. To validate these techniques on a number of industrial-scale case studies.

This PhD is relevant to the following EPSRC research areas:

Information and communications technology, Artificial Intelligence Technologies